Squash Footworker

"Footwork is important for squash players of all levels. The Innovate UK's Innovation Voucher scheme helped me developing and improving my Squash Footworker App to a professional level. This Squash Footworker app turns the boring exercise of footwork into a fun by giving you a challenge. Coaches and players can improve and monitor their fitness & progress easily through this app. It helps players to improve:

• Speed - Fast take off, movement and recovery
• Balance - Ability to control and coordinate bodily movement during the swing
• Agility - Ability to change direction fluently
• Judgement - Spatial awareness

It offers many features that is not possible with its costly (over 300 USD) hardware based competitors which has limited features, maintenance issues and keeping of the bulky hardware unit.

Our focus has been to develop an extremely easy to use application, also providing a quality experience! This application gives you the opportunity to get structure in your practice routines, gives you the complete flexibility and works unbelievably motivating!"